Psvwipers IV

Since 1980, Worcester based PSV Wipers Limited have been supplying high quality windscreen wiper systems for specialist vehicle manufacturers. We design and manufacture complete wiper systems for Rail, Marine, Military and more. Products we design, manufacture and supply include wiper arms, wiper blades, wiper motors, drive systems and linkage parts, in fact every conceivable part of a wiper system. A wide range of accessories and spare parts can also be specified including washer bottles, tubing, T-pieces, spindles and more.